ExCALIBUR HES - ARM Forge Software licence

ARM Parallel Debugging and Profiling Application:

This is an application that supports the debugging, profiling and optimisation of codes that use distributed resources, such
as a cluster. It is both CPU and GPU enabled. This package will also enable jobs to be analysed in terms of code efficiency.
Reports generated using ARM Forge are being used to improve system design, architecture performance and application performance.
The licence will be purchased on behalf of the ExCALIBUR H&ES programme for use at all ExCALIBUR sites. The cost is
for one year (April 2023 to March 2024). This request was approved by the ExCALIBUR H&ES programme, to be funded at
100%.